Tackling negative mental health and the economic implications arising from Covid-19 through an online mental health therapy platform.

Paranimo is a Mental Health technology company on a mission to:

* Reduce the complexity of finding an appropriate UK Therapist by the use of innovative matching technology.
* Increase the accessibility to, and facilitate the delivery of, private online talking therapy to people with existing and emerging Mental Health issues.
* Support the availability and employment of private Mental Health talking Therapists across the UK.

This delivery is particularly needed during the Covid-19 pandemic due to increased demand for therapeutic support across a range of Mental Health and associated concerns including: Generalised Anxiety, Health Anxiety, OCD, Stress, Complex loss and grief, Bereavement, Trauma, PTSD, Depression, Self-Harm, Abuse and Domestic Violence.

The demands and limitations of self -- isolation and social distancing have made it practically impossible to access face to face therapy during these difficult times.

The existing pathways for Clients accessing private Mental Health therapy and support are both complex and confusing. It is difficult for people seeking support with limited knowledge to judge the competence of Therapists, whether by therapeutic approach, expertise, qualifications or professional memberships. This contributes stress and anxiety to existing distress. When combined with the limitations of location-based availability, the chance of finding an appropriate Therapist is dramatically reduced.

Private Mental Health Therapists experience professional challenges limiting opportunities to offer services to greater numbers of clients. Delivery is location dependent with Therapist selected by convenience to the client rather than by expertise. Therapists lack online marketing knowledge to differentiate their services, with Therapists all listing similar expertise, rather than particular experience and strengths. They also face exactly the same information complexity, accessibility and delivery challenges when seeking supervisors as part of continual professional support and development.

To solve these challenges, we have:

* Created an "all in one" Mental Health platform designed to match Clients' Mental Health circumstances, using a unique percentage matching system, to UK based private Therapists' areas of expertise.
* Built a secure and accessible Therapy environment delivered over video - location is never a hindrance to accessing the Mental Health support people need.
* Therapist qualifications are viewable, professional memberships verified.
* 5 \* Review system to help reduce adverse selection of under-performing therapists.
* Therapists benefit from a Supervisor matching system ensuring they receive effective support throughout their practice.

We believe that through our platform, we can reduce complexity, increase accessibility and delivery as well as promoting a more equitable distribution of therapeutic expertise for Mental Health support.